Concise Predictions for Multi-Jet Processes at the LHC and Beyond

The project will consistently combine the all-order framework of High-Energy Jets with fixed next-to-leading-order high-multiplicity samples, in order to obtain a stable perturbative prediction for LHC processes. These will be used to further studies of e.g. Higgs boson proporties.